Creating macroscale effective interfaces encapsulating microstructural physics

This proposal seeks funding for a comprehensive three year research
program into
methodologies for modeling microscale interfacial phenomena on the macroscale
level. A fundamental question stretching across many disciplines is:
Given a microstructured interface
can it be replaced by an effective ``averaged'' boundary condition
entirely posed upon a macroscale. If so, can it accurately reproduce the physical
effects created by the microstructure? Can this effective boundary condition be
derived rigorously, rather than in some ad-hoc fashion, and what are
the limitations in so doing?

The proposal aims to answer these questions, with the goal of being
able to accurately and efficiently predict complex physical behaviour
in three apparently unconnected
fields: in wave propagation for surface Rayleigh-Bloch
waves and for the reflection of waves from designer structured
surfaces, in the statistical mechanics of phase transitions on
micropatterned surfaces, and in modeling diffusions through
structured domains. These fields all share a complex structured
interface and the generic overarching Mathematical approach we propose will lead to effective
boundary conditions
encapsulating the dominant microscale Physics; this will represent a
considerable advance in each of these areas.

The primary Mathematical approach will be based around
Homogenization theory utilizing the discrepancy in lengthscales to
create asymptotics from multiple scales analysis. Homogenization is conventionally
used when the bulk material has short-scale fluctuations and the
solution varies on a long-scale, its use for
interfaces is much less well explored.
Importantly we also aim to enhance the
range of validity of homogenization theory away from long-wave,
quasi-static, regimes to ones that can vary on the same scale as
the microstructure. This analytical work will be complemented by
detailed
numerical simulations that will act to verify the efficacy of the
developed interfacial models. The work will be undertaken by a team
from the Mathematics Department at Imperial College London
with complementary skills and strengths: Pavliotis (Homogenization
theory, stochastic processes), Parry (Statistical mechanics, phase
transitions) and Craster (Wave propagation, homogenization, fluid mechanics).

Potential impact
This proposal is unique as it bridges between the research programs of three well-established Investigators with complementary expertise with the aim to tackle a fundamental
scientific issue regarding structured surfaces. The immediate impact will be academic and felt across a spectrum of disciplines, such as applied mathematics, applied physics, statistical physics, optics, fluid dynamics and mathematical biology. The applications are truly vast as structured surfaces are all around us. The results and advances in modelling obtained through this proposal will impact these applications, for instance, the potential of the effective bulk modelling of waves upon biomedical sensors and the accurate modelling of thin fluid films, spreading and wetting over structured surfaces. Wetting phenomena have an enormously wide variety of industrial applications ranging from the macroscopic scale (oil recovery, drainage of water, cooling of reactors, deposition of pesticides) to the microscopic (microfluidics, ink jet printing). Furthermore, the development of efficient numerical and analytical techniques for the study of the narrow escape problem will be useful for researchers in cellular biology. Indeed, the techniques that methodologies that we will develop will lead to efficient analytical and computational techniques for calculating quantities such as the time needed for a reactive particle released from a specific organelle to activate a given protein on the cell membrane.

The new modelling to be undertaken will lead to effective boundary conditions that truly incorporate the microstructure. On one level this will lead to more rapid and simple computations and on another will allow the rapid design of smart structures or designer surfaces for real applications. This is in addition to the academic impact upon each subject and topic.